Photonic and quantum sensors for practical integrated primary thermometry PhoQuS-T

Temperature is one of the most frequently and widely used measurements and it influences almost every physical, chemical, and biological process. This project aims to take advantage of the kelvin redefinition by developing novel small-scale optical based primary thermometry approaches for the dissemination of thermodynamic temperature to
industries such as semiconductor, micro- and nanotechnology, aerospace and naval, green energy and quantum technologies. It will significantly progress the state of the art
by a) combining complementary photonic thermometry techniques (quantum optomechanics, optical phase noise, and photothermal effect) for the first time, b) investigating
several sensor geometries (1D, 2D) and materials (e. g. , Si, SiN, GaP, InP) of micro- and nano-sensing structures and c) extending the operating temperature range from 4 K to
500 K. In addition, the project will demonstrate practical quantum applications of the developed temperature sensors for ion trap monitoring and in quantum-based pressure
standard.